From education to employment? Trajectories for young people in Lebanon in the context of protracted displacement.

The overall question we seek to address in this research project is: In displacement settings, what shapes the trajectories of young people from education into employment? The project will analyse the trajectories from education to employment of young Palestinian refugees, young Syrian refugees and young Lebanese in two regions of Lebanon. Young people are here defined as people between the age of 15 and 29 years old in line with the official Lebanese definition.
The project is a collaboration between the Centre for Development and Emergency Practice, Oxford Brookes University and the Centre for Lebanese Studies at the Lebanese American University in Beirut.

Lebanon has received the most refugees in the world relative to its population. The arrival of refugees and its location in the Middle East has contributed to increased unemployment levels, a more vulnerable economy, and an overall reduction in welfare among its diverse population of Lebanese and non-Lebanese nationals. Lebanon is one of many countries where refugees cannot automatically work and where work can only be accessed through a work permit. The project will analyse trajectories from education and into employment in interaction with political, economic and social development at local, national and global scales. Currently, there is limited research examining the relationship between education and employment prospects for children and young people in the context of protracted displacement and conflict. The proposed project seeks to rectify this gap in knowledge by focusing on how young people move from education to employment. With an interdisciplinary team of researchers and practitioners, the key idea is to understand the role of displacement and the particular status and restrictions that come with this status. Lebanon is a highly relevant example because the trajectories of refugees in varying displacement contexts may be juxtaposed with trajectories of Lebanese young people who may have experienced internal displacement and conflict, but nevertheless have a legal status that allows formal employment. With calls for more understanding of displacement and urban contexts, the project will consider two different urban contexts in Lebanon: the suburb of Bourj Al Barajneh in Beirut and the Southern town of Saida. The principal research questions we seek to answer in this research are:

1. How does legal status (refugee, national, migrant, displaced) and the accompanying rights and restrictions of that status impact trajectories from education to employment?
2. What is the interaction between different types of education (including no education) and employment for different groups of young people in the context of protracted displacement?

In order analyse trajectories from education to employment, we will collect and formulate narratives along the following dimensions that may impact trajectories from education to (un)employment:
a. Background, family-history, place of origin and capabilities of young individuals
b. Narratives of individual young people's trajectories navigating from education to employment
c. Local context and place-based characteristics
d. National and local level institutional arrangements and policies on education and employment

We will conduct 180 interviews from young people and 180 with their families, in addition to interviews to construct place-based and institutional narratives. From a collective analysis with the principal stakeholders of this research we will formulate profiles of typical and unusual trajectories from education to employment. The trajectories will be analysed by seeking to explain turning points in individual narratives by intersecting dimensions in family narratives, place based narratives and institutional narratives. From the narratives, we will also set up a play and an exhibition in close collaboration with our partners in Lebanon Al Jana and Blue Mission.

Potential impact
Who will benefit from this research?
The primary stakeholders of this project are young people in Lebanon, Syrian refugees, Palestinian refugees and young Lebanese nationals in areas with Syrian and Palestinian refugees and their families. In addition, stakeholders and those who will directly benefit from our research will include: policy makers at national and international level, local and national authorities; local, national and international civil society in Lebanon and beyond; and host communities.

How will they benefit from this research?
As a result of the project we seek to influence the ways in which education and employment are considered together in refugee policies and we will be able to provide advice for specific areas of intervention.
The project will be a resource for understanding how to target and assist particular groups of young people and hence become a useful tool in programming for local and national organisations. The project will also help to strengthen the bonds between international, national and local governmental and non governmental organisations. The collaborative model between academics and practitioners will directly strengthen research capacities in the two partnering organisations AlJana and Blue Mission. The project will also provide the two organisations with unique access to data and analyses. Through the partner organisations and other stakeholder encounters, we will also be able to engage in direct advocacy at all geographical scales.

Young people - the primary stakeholders - of this research will tell their stories and be involved in analysing their stories and creating explanations around the various trajectories of the profiles will be constructing. In this way, young people will develop more insights into the conditions in which they live. The workshops and interactions between young people and between different groups of young people will also enable social capital through the strengthening of local and national networks and increased social cohesion in a fragmented society.

What will be done to ensure that they have the opportunity to benefit from this activity?
A collaborative approach is our main response to the question about what we will do to ensure that primary stakeholders have the opportunity to benefit from the project. For young people and their families, we will not just conduct interviews with them, but they will also be involved in analysing the data in focus group discussions, performing the insights of the data through a play and through an exhibition of their stories. For the partner organisations, we will have staff employed in the organisations that will work actively in the project and help to embed the research into the organisations. For local authorities, we will run workshops and stakeholder meetings and they will be invited to exhibitions and to the play. For national and international policy makers we will be conducting stakeholder meetings and seminars in Beirut, London and Geneva and also create arenas where academics, policy makers and practitioners come together. We will also publish widely from the project. In order to make sure we can reach a wide audience, we aim to publish shorter opinion pieces that will be published widely through social media.